Electrical Impedance Spectroscopy to detect neoplastic oral lesions

When found at early stages of development, oral cancers have an 80 - 90 % survival rate. Unfortunately, the majority are found as late stage cancers. This accounts for the very high death rate of ~43% at five years from diagnosis, for all stages combined at time of diagnosis. Zilico Ltd is developing the next generation of cancer diagnostics and proposes to use electrical impedance spectroscopy as a tool to diagnose the presence of oral cancer.